A revolutionary data notebook that allows real-time collaborative analysis of big data that can help teams make improved decisions 7x faster while working remotely.

Count Technologies Ltd. is a rapidly developing SME that was founded by Oliver Hughes and Oliver Pike. The current COVID-19 pandemic has forced 49% of workers in the UK to work remotely, and 70% of these workers project that they will continue working from home after the pandemic \[YouGov, 2020\]. To ensure successful remote-working and increase a business's productivity, organisations must implement platforms that support data-driven decision-making and effective communications amongst team members. Count is a data notebook that will allow multiple remote-working users to query a SQL database, visualise the results, and discuss them all in real-time. This solution is projected to increase the speed of decision-making by 7x.